Dynamic Teaming Platform for Live Entertainment

The live entertainment industry employs more than 2 million people and has effectively been shut down overnight. While the whole world is watching Netflix and streaming content, the freelancers behind these projects have lost money, and future job security. Hundreds of thousands of freelance creatives and technicians are without work, and looking for ways to collaborate, and connect with audiences.

The proposed CurtainCall project is to build a talent booking marketplace that also enables creative and technical freelancers to collaborate and work remotely. A unique matching algorithm helps connect people to projects. This could be for full or part-digital productions, and will save time and money for producers while introducing more flexible career management for individuals.

Innovative search and match features allow employers and project managers to find the right freelancer at the right time -- opening up the talent pool and enabling quick, easy connection. This feature helps to match the right creatives and technicians with the right projects, at the right time.

The system caters for both digital and physical productions by integrating secure video conferencing tools and communication systems. This provides low-cost alternatives to in-person meetings, auditions, interviews and rehearsals. The platform will also assist new entirely remote-produced work to be made and distributed.

As the world begins to pick up the pieces following the pandemic, original and responsive solutions need to be put in place in all sectors. We are focusing on live entertainment, where a trusted, accurate real-time system is required to source and book talent. Freelancers also desperately need a support framework that can incorporate real regulation and worker protection.

ADDITIONAL INFORMATION HERE

The extension to this project will deliver improvements that will increase the impact of the innovation - with a focus on user experience. Research work will include collaboration and beta testing with existing users and potential partner organisations. Additional filters will be applied to the search and match algorithm which will extend the scope of the innovation.